Queen's University Belfast and Alana Interiors Limited

To embed science in order to understand the impact of innovative ingredients on product quality, functionality and shelf life and to deliver a premium product.